Exploring the discourses and dynamics of power in the Wellbeing Public Policy paradigm: a study of the policymaking landscape across the UK and Kerala

The need to go 'beyond GDP' and focus on the social outcomes that matter to people is
widely accepted, and 'Wellbeing Public Policy' (WPP) is becoming an increasingly popular
paradigm. The WPP discourse purports to measure and prioritise what matters to people,
yet in practice WPP remains largely technocratic and top-down. Whilst the academic debate
has been dominated by issues of definition and measurement, little attention has been paid
to the actors producing and codifying institutional 'truths' of wellbeing and setting the
policy agenda. A critical exploration of this paradigmatic shift in public policy will be timely.
This research proposal seeks to explore the role of actors involved in WPP - who is
producing knowledge around wellbeing, how do these powerful actors conceptualise
wellbeing, and how is the policy goal constructed?
In particular, there is a growing appreciation of the role of participatory methods amongst
local organisations and actors such as local authorities within the UK (e.g., North of Tyne
Combined Authority, Newham Council) and community organisations (e.g., The Youth
Foundation, Camden Giving). A similar trend is observable in inter-regional organisations,
including the OECD, acknowledging the positive role of participatory input1. However,
'wellbeing' and 'coproduction' are buzzwords: performatively radical whilst maintaining
existing power relations. Given the inherent subjectivity and value-laden nature of wellbeing
(Fabian et al., 2023), and the growing popularity of participation for its purported
democratic legitimacy, an exploration into the attitudes of policymakers towards
participation is needed. How do these powerful actors understand the role of participation
in WPP - does it mark a genuine power-sharing shift in how policy gets done, or does it
serve as a performative act of democracy?